Gravitational waveforms from cosmic strings and other primordial sources

This PhD project will develop the relativistic methodology to quantitatively predict the form of gravitational waves (GWs) generated by cosmic strings. Cosmic strings are a generic feature of many unified theories and superstring inflation models that can have profound observational consequences, such as creating the dark matter or the baryon asymmetry of the Universe, but they also generate backgrounds of primordial gravitational waves. The stochastic GW background recently detected by NANOGrav and other pulsar timing arrays may have astrophysical origin but it remains compatible with cosmic strings. The goal of this project is to deploy novel numerical and analytic techniques, including full 3+1 general relativistic modelling (with the GRTeclyn code) in order to accurately describe string GW waveforms with radiation backreaction. This information will then be incorporated into string network and loop population modelling to enable accurate searches for cosmic string waveforms in LIGO-Virgo-KAGRA data and to yield more precise constraints, dramatically collapsing the present large theoretical uncertainties,